AI prediction of audio signals

Transmission of audio signals using Bluetooth and other short distance communication platforms results in latency. For real time applications latency causes perceptible delays between the source of the signal and the receiver. For some applications the latency causes performance loss.
The project will investigate the use of predictive AI to eliminate latency in real time applications.